Rapid-response and high-precision wide-field photometry of transients and gravitational wave counterparts

Rapid-response and high-precision wide-field photometry of transients and gravitational wave counterparts